Theoretical Sampling Design Options for a New Birth Cohort

The 2017 Longitudinal Studies Strategic Review (Davis-Kean, Chambers, Davidson, Kleinert, Ren and Tang, 2018) made a series of recommendations on innovative ways to enhance and to invest in opportunities for longitudinal research in the UK. One of the key recommendations to the ESRC was to commission a new birth cohort with an accelerated longitudinal design. The accelerated longitudinal design engages multiple cohorts simultaneously, each one starting at a different age and then following a 'suite' of aligned cohort groupings over time. In this proposal we investigate high-level design options and feasibility for an accelerated longitudinal design in the UK for a cohort of individuals starting soon after birth and a second or multiple cohorts starting in childhood and following each one over time, at least to age 18. The 2017 Longitudinal Studies Strategic Review mentions 'pivotal age periods (to be determined)'. Given the aim of sampling from an 'administrative spine' which in practice does not exist, we can assume that one age point would be 0, e.g. from the registry of births. Another key administrative source for children is the School Census and it is natural to take the age of 5 (the start of compulsory schooling) as an additional age point. A third age point could be the age of 16 (the end of compulsory schooling). We note that the issue of following a cohort during pregnancy may be problematic due to a lack of a sampling frame.
More specifically, we investigate theoretical aspects of an accelerated longitudinal design versus a traditional single cohort with respect to: statistical power and precision of estimates to be able to examine key research questions; consideration of geographical aspects and adequate sample sizes at the UK national and regional level and in vulnerable subgroups (including booster sampling); statistical analysis under multiple cohorts; comparability of measures across cohorts and across sweeps; missing data and attrition.

Potential impact
The results of this research will be disseminated through presentations at relevant institutions, such as the Centre of Longitudinal Studies at UCL Institute of Education. In addition, an academic journal paper will be prepared for publication in JRSS A.